Online trading as gambling: From smart data to smarter policies

Speculative online trading platforms have rapidly grown in popularity and transformed the financial digital landscape. These apps give ordinary people access to complex risky financial products, including cryptocurrencies and contracts-for-difference (CFDs). Marketed as investment opportunities, CFD adverts must show a disclaimer that up to 89% of their customers lose money – odds that make the roulette look attractive. Cryptocurrency values move more with social media endorsements than economic indicators. These speculative trading platforms appeal disproportionately to gamblers, and yet are not subject to gambling regulation, such as deposit limits or self-exclusion schemes.
This fellowship will transform our understanding of the links between speculative trading and gambling, providing data-driven evidence to inform policy changes. While gambling is recognised as a public health issue, and associated with a number of harms (financial, health, social), speculative trading remains regulated as investments. Policymakers have tightened digital gambling regulation, but the UK government’s 2023 Gambling White Paper overlooked speculative trading entirely. This regulatory blind spot risks exposing financially vulnerable people to gambling-like harms under the promise of large gains. It also risks creating a loophole whereby those restricted from gambling by tighter regulatory controls might migrate into trading.
The project will use a unique new dataset being collected by the Smart Data Donation Service (SDDS). Unlike previous studies that rely on self-reports, SDDS combines real-world app usage histories, YouTube viewing data, and survey responses. This enables unprecedented analysis of actual behaviours. The project has two main objectives:
1. Establish the overlap between speculative trading and gambling, investigating whether the same individuals who use speculative trading apps also use gambling apps.
2. Understand how social media (YouTube trading “educational” videos) influences consumer engagement with speculative trading apps. Promoted as educational or aspirational, such videos may encourage and normalise risky trading activities.
I will also test whether demographic and individual differences associated with gambling harm (impulsivity, age, sex, income level, loneliness) predict speculative trading engagement and social media influence. I will use these insights to help policymakers understand which groups are most vulnerable, and how they relate to gambling harm. Experts-by-Lived-Experience (people harmed by speculative trading) will be consulted to ensure analyses focus on the most relevant apps, media, and behaviours, helping create impactful outputs. With the insights of this fellowship, I will write policy briefs, engage with government, regulators and media, and create a professionally-developed educational video that highlights the risks of speculative trading and social media influence.
This fellowship is designed for maximum academic and societal impact, aligned with the Smart Data Research pillars of Digital Society and Health and Wellbeing. It will advance digital finance and gambling research by using robust, large-scale behavioural data. It will generate evidence to support better consumer protection through new policy and regulation, such as extending self-exclusion tools and affordability checks to trading. It will contribute to public health campaigns, raise awareness of risks, help the design of targeted interventions, and contribute towards reducing stigma by showing how speculative trading operates much like gambling. For myself, it will provide training in large-scale data analysis and policy engagement, strengthening my leadership and reputation in speculative trading research.
In short, this fellowship will deliver the first data-driven evidence of links between speculative trading, gambling, and digital media influence, designed to change our understanding, perception, and regulation of this harmful activity.